Me2GP - Improving efficiencies in General Practice

The Me2GP App enables users to get more involved in managing their own health by being able to provide health measurement information to their GP prior to remote consultation and thereby support the GP’s assessment.

The minimum viable product App:

1) educates users in the use of measurement devices using multimedia tutorials

2) captures readings for transfer directly to GPs to make timely interventions at a distance.

The App will be launched for beta testing at the beginning of November 2020.

The benefits of the App need to be shared with the public for them to engage with it. The larger the number of users of the App, the higher the benefits for society. For this purpose, we will develop an associated website, a strategic social media and PR plan that determines the social media activities and management to increase engagement. To enable the App to be freely available for everyone, it will be funded through affiliated marketing income.